Efficient Production Scheduling for the Creative Industry with Automation via ML

We are proposing an innovative new approach to optimise production scheduling in the creative industry, leveraging advanced technologies, including artificial intelligence.

Our technical innovations bring several benefits, including increased efficiencies, cost savings and data-driven insights that have the potential to contribute to the continued growth of the creative sector, positively impacting the UK economy.

We have evidence of significant demand pull for our product, with a strong appetite from end-users for a new solution to solve complex challenges facing the industry.

In addition, our solution offers various benefits, including economic and societal, which have the potential for widescale positive impact.

Lead by an interdisciplinary project team comprising leading technologists and industry experts, the innovation will help drive improvements for productivity across the sector, providing substantial costs savings for businesses in our target market. A group of end-users will help guide outputs and address barriers to mainstream use, in order to expedite market adoption.

We highlight the key points of difference of our technical innovations against the current state-of-the-art, as well as provide detailed information on the problems we are solving in our specific area of innovation.

Our project will ultimately provide innovative new services for the AI-driven economy, which have the potential for widescale benefits both inside and outside the creative sector, positively contributing to the UK economy as a whole.